To what extent can an investigation of textiles artefacts made by female patients in C19th lunatic asylums be used to inform contemporary practice and

This doctoral study will interrogate overlooked 'subversive' stitched artefacts made
by female patients in C19th asylums. That is, items made by the women, not as
part of their prescribed work or occupational therapy, but independently under the
radar of the autorities. It will demonstrate how these objects, alongside
examination of institutional records, can reveal untold stories that resonate with
women's experiences today. I will use data collected from textile and UK/european
archives to inform my textile practice: through critical making I will create a series
of stitched and pieced textile works that evoke the women's narratives and
embodied memory.
The proposed project aims to question current assumptions about C19th asylums
and contribute new knowledge to the debate, with particular reference to
opportunities for patients' creative and therapeutic making. Its relevance to present
day experience will have implications for current mental health care approaches. I
therefore propose to undertake participatory research with women from
marginalised groups who use stitch practice to support their own mental wellbeing.
Together we will derive policy recommendations for mental health interventions in
Greater Manchester, using their experience and the outcomes of my archival and
practice-based research. There are extant examples of C19th patient-made textiles that scholars have
analysed such as Richter's jacket (1895, Heidelberg), Heaton's petition-panels
(c1850, Wakefield and H|ll) and Bulwer's samplers (c1893, Norfolk and Leeds), but
none from northwest England. I will use literature review and local fieldwork to
locate previously unidentified artefacts from Manchester asylums, where I have
established access to rich archives. Archival study will involve object analysis
using material culture theory (Stallybrass,1993; Sorkin 2001) to understand
intention and use; and thematic review of the content of asylum documents such
as patients' casenotes, staff handbooks, annual medical superintendent reports
and budgets to assess institutional ethos, culture and routines and patient
experience. The results of the archival study will inform my own practice-based
enquiry and the participatory workshops. Research methods for the workshops will
be developed through discussion with the participating women but are likely to
include sewing activities, semi-structured interviews and/or recorded discussions. Research findings will be shared through workshops, exhibition of material works,
publication and presentation of conference papers.Purpose of the proposed research
This research project seeks to reclaim the value of women's subversive and
therapeutic stitch, to understand the purposes and benefits to patients of textiles in
the C19th asylums and to support mental health today. It will explore and propose
new ways to materially re-present their conflicting, layered narratives and to
highlight how craft practice can help us reflect on our own lives. Specifically, it
seeks to understand patients' emotional and therapeutic intent both during their
creative making, and subsequently through their use of made items. There will be
continuous dialogue between these theoretical investigations and critical-making
processes.Aim:
To investigate the extent to which textile artefacts made by female patients
in C19th lunatic asylums can be used to inform contemporary practice and
mental health approaches today.
Objectives:
1. To undertake archival research
a. into the textiles stitched subversively by women patients in C19th lunatic
asylums
b. using asylum documents to build a picture of women's experience and
opportunities within the asylums
2. To produce a series of stitched and pieced textile works through critical-making
practice to reflect women's complex, contradictory and layered narratives.
3. To use stitched and pieced textile works to facilitate debate about craft practice
and mental health.